Human Natural Killer cell-related receptors: diversity, ligands and disease susceptibility.

Natural Killer Cells circulate in the blood. They have an important role in protection against infection and cancer.
It is not well understood how Natural Killer Cells achieve the difficult task of attacking infected tissue but leaving normal tissues alone; it is suspected that receptor molecules on the surface of the cells play a critical role. One set of receptors, called KIR, differ dramatically from person to person. This striking feature provides clues to their functions in immune defence.
In view of this, our project has three aims:
To investigate the dramatic variation in KIR receptors from person to person.
To identify what different KIR receptors bind to on cells that they target; what are they receptors of?
To understand how variation in KIR receptors helps some people to be resistant to disease.
By understanding how KIR receptors work we hope to be able to harness them to combat cancer and infection.

Technical abstract
Natural killer (NK) cells have a critical role in protection against viruses and tumours. They express a wide variety of both inhibitory and activating receptors, some of which are expressed on other immune cells with a role in modulating immune responses. Some NK receptors, notably KIR, are highly polymorphic. It is not known what is driving this variation but it is highly likely to be shaped by disease. To address this hypothesis, this programme of research will focus on the diversity and functions of human NK receptor genes through three specific aims: 1. We will analyse comprehensively the striking polygeny and polymorphism of human NK receptor-related genes by mapping and sequencing a range of KIR haplotypes. 2. We will identify ligands for some key receptors, such as KIR3DL3 and the adjacent, related LILR loci. We will probe ways in which their counter-receptor binding and functions are affected by polymorphic variation. 3. We will investigate the relationship between receptor variation and expression with disease.